University of Essex and Dicam Technology Limited

To design and develop embedded systems and peripherals for control and monitoring applications making best use of available communications and microprocessor technologies and to embed knowledge of communications and associated software technologies.